Thyia: putting cervical cancer screening in the hands of women

3200 women and people with cervices are diagnosed with cervical cancer every year in the UK. That's nine women; mothers, daughters, wives, girlfriends, and friends, every day. Sadly, 99% of these cervical cancers are preventable with simple cervical cancer screening. But 1 in 3 women doesn't attend cervical screening. Of these women, they are disproportionately young, from minority ethnic groups, and/or disadvantaged backgrounds. This is increasing health inequalities across the country.

But why don't women attend cervical cancer screening? The NHS cervical screening program doesn't serve women's needs or fit their lifestyles. The one size fits all model of NHS cervical screening does not provide a service that women want. The status quo of face-to-face clinic appointments with an intimate cervical smear is embarrassing, time-consuming, and often uncomfortable. Women want a screening program that is convenient, discrete, and comfortable, at home and in their hands.

That is why we have created Thyia, to empower women's healthcare. At Thyia, we believe in a world thriving with healthy women that have their healthcare in their hands. To deliver this dream, we are creating an online service providing women with an at-home self-test screening package. This will enable women to have a convenient, discrete, and comfortable cervical cancer screening experience.

At Thyia we listen to women. Using their personal experiences we are building a service bespoke to the needs of every woman. We believe our dream, process, and experience can provide women with the freedom to access cervical cancer screening and healthcare on their terms and on their time. This will protect thousands of women from cervical cancer every year.